Enhancing Safety, Reliability and Airworthiness of BVLOS Autonomous UAV operations

Enhancing Safety, Reliability and Airworthiness of BVLOS Autonomous UAV operations is a critical element in the development of technology which will allow the safe, routine use of UAV (Drone) technology in the civil environment. The project seeks to bridge the gap between the unmanned and manned aerospace domains, combining the structured approach to "certification" for manned aircraft with the innovation in unmanned aircraft. Through the increase of autonomy in a controlled and validated manner, Unmanned Systems will be able to deliver more capability in the civil environment, reducing hazards for human operations, in particular in demanding inspection environments in fields such as oil and gas, civil engineering and logistics in austere environments.